Southampton Solent University and Five Rivers Child Care Limited

To create and embed innovative capabilities for managing data using intelligent mobile-health (m-health) tool for real time decision making supporting children in residential/foster care and to develop m-health applications.